TrialSense Data Guardian: Development of real time automated quality artificial intelligence for decentralised clinical trial data

Clinical trials are vital to improving the health of everyone. Delays in clinical trials are common and are hugely costly both financially and to patients who may lose out on potential innovative benefits.

One source of delays are due to problems found when checking the quality of data within clinical trials. This is traditionally done after all the data is collected. It can be very difficult to resolve a problem months or years later resulting in significant delays and costs incurred.

We have developed an artificial intelligence programme to detect the major causes of these problems in real time as the data is being entered. This has the potential to save hundreds of hours of data checking and correction per clinical trial. We wish to refine and test this further to ensure we can maximise the benefit of this before providing it as a solution for all clinical trials.